Design for Lightweighting, Material recovery, And disassembly Technologies (DeLiMAT)

Hive Composites is pioneering a transformative shift in lightweight vehicle manufacturing by delivering fully recyclable, high-performance thermoplastic composites combined with in-situ bonding and disbonding technology in a project called **DeLiMAT _(Design for Lightweighting, Material recovery, And disassembly Technologies)._**

Our innovative approach addresses one of the most pressing sustainability challenges in the industry---material recovery and circularity. By demonstrating advanced bonding and on-demand disbonding solutions for these fully recyclable materials, we enable recovery, reuse, and recycling of vehicle components, dramatically reducing waste and lifecycle emissions.

Why this matters: Fibre-reinforced plastic composites are essential for decarbonising transportation through lightweighting, which directly improves electric vehicle range and efficiency. Although thermoset composites dominate today's market due to ease of processing, their inability to be recycled poses significant environmental and economic obstacles. Fully melt-reprocessable thermoplastic composites represent a game-changing, sustainable alternative---yet their adoption has been slow due to technical challenges such as high melt viscosity and demanding processing conditions, which limit fibre impregnation and increase production costs.

Hive's solution is a revolutionary low-melt viscosity thermoplastic resin, METOL, which uniquely combines the best of both worlds: it can be processed using conventional thermoset techniques (prepreg and resin infusion), achieves superior mechanical properties with high fibre volume fractions (\>70%), and offers full recyclability through solvolysis---recovering base materials without degradation, avoiding downcycling and extending material lifecycles.

By replacing high-carbon, conventional structural materials with this new generation of fibre-reinforced thermoplastic composites combined with disbond-on-demand technologies, Hive Composites is enabling a future where lightweighting, modular reuse, and circular material recovery become industry standards---directly supporting the UK's net zero ambitions and circular economy goals.